High-power filters with novel temperature-compensation techniques and multi-domain topological co-design

In an increasingly connected world, satellite technology is crucial. The cost of the launch of these satellites into space is directly linked to their weight, so it is necessary to reduce the weight of each component as much as possible. This is especially important to consider when designing microwave filters, which are used to separate incoming signals into different frequencies. As each satellite contains many filters, reducing their weight can have a large impact.

Currently, bulky and heavy support structures are needed to prevent thermal expansion and frequency drift of these filters due to fluctuating temperatures in space. Conventional machining is used in their manufacture. However, this project proposes the use of additive manufacturing for the manufacture of both the filter and thermal expansion compensation mechanism. This would allow the filter to be made in a net shape capacity, with reduced requirement for post-processing and extra machining. The temperature compensation mechanism being investigated is the use of a structure with auxetic properties being built within the resonant cavity of the filter. These materials expand in the direction perpendicular to the force when pulled, rather than shrinking, meaning that they can provide tailorable properties and topology. Due to their lattice structure, they are also considerably lighter than the current support structures used in satellites today. Simulation and testing will need to be completed within several domains in order to complete this project. Topological design of the auxetic structure is important, as well as understanding the mechanical, thermal and electromagnetic behaviour of the filter.

Potential impact
1. Our primary impact will be by supplying the UK knowledge economy with skilled multidisciplinary researchers, equipped with the technical and transferable skills to establish the UK as pre-eminent in topology-based future technologies. The training they receive will make them proficient in the demands of the translation of academic science (with a broad background in condensed matter physics, materials science and applied electromagnetics) to industry, with direct experience from internship and industry engagement days. With their exposure to both theoretical research (including modelling and big data-driven problems) and experimental practice, our graduates will be ideally equipped to tackle research challenges of the future and communicate to a broad audience, ready to lead teams made up of diverse specialised components. The potential impact of our researchers will be enhanced by a broad programme of transferable skills, focusing on innovation, entrepreneurship and responsible research. Beneficiaries here will include the students themselves as they embark on future careers intertwining academic research and industry, as well as the other sectors listed below.

2. The research undertaken by students in the CDT will have impact on the future direction of topological science. Related disciplines, including physics, materials science, mathematics, and information technology will benefit from the cross-disciplinary fertilisation it will enable. The CDT will not only provide an interface between research in physical sciences and engineering, but also provide a route for academia to interact effectively with industry. This will help organise researchers from different disciplines to collaborate around the needs of future technology to design materials based on topological properties.

3. Our research will enable industries to set the direction of topological research around the needs of commercial research and development, leading to wealth generation for the UK, and to influence the mindset of the next generation of future technologists. Specifically, topological design has the promise to revolutionise devices and materials relevant to communications, microwave and terahertz technologies, optical information processing, manufacturing, and cybersecurity. Through partnership with organisations from the wider knowledge sector, we will deepen the relationship between academic research and disciplines including IP law and scientific software development.

4. Our CDT will also have impact on the wider academic community. New specialist courses and training in transferable skills will be developed utilising cutting-edge multimedia technologies. Our international research collaborators, including prominent global laboratories, will benefit from placements and research visits of the CDT students. Our interdisciplinary research, combining the needs of academia and industry will be an exemplar of the effectiveness of the CDT model on an international stage.

5. The wider community will benefit from our organised public engagement activities. These will include direct interaction activities, such as demonstrating at the Birmingham Thinktank Science Centre, the Royal Society Summer Exhibition, local schools and community centres.